Gallium Oaktec Kinetic Energy Recovery System

GOTec will aim to prove the feasibility of their innovation to integrate a supercapacitor power buffer with a battery pack to harvest energy in a hybrid vehicle using a novel compact light weight power control interface, GOKers, that will manage the energy flows with minimized losses